Laser module for material processing and sensing applications ALIGN

Diode lasers are enabling technology in a wide range of fields including sensing, healthcare and material processing. In this project, we will develop a laser module combining a diode laser, an analog laser driver and a digital power supply. Combining the three functions in a designed module allows the laser to perform at its best, increasing the efficiency and lifetime, and reducing noise.